Contactless Sports Payments

FSL are developing a portable, automated unit which will enable clubs of all sizes to accept cashless payments affordably at the turnstile entry point. The unit will ensure the safety of both patrons and volunteers at facilities throughout the UK by reducing close contact exchanges at turnstile entrances in the future. The removal of cash handling and storage will also provide huge benefits to clubs throughout the country.

As we return to normality, the general public will still have many concerns about attending large public events, many of which are at smaller clubs. This product will remove the need for close contact which is so common at the turnstile entry point and the exchange of cash that comes alongside this interaction. In addition, there will be a feature provided on the system for contactless payments towards club fundraisers. This will remove the need for ticket sales from volunteers and the exchange of cash and tickets to/from patrons.

The removal of these interactions will provide the public with awareness and knowledge that they can continue to attend these events safely, and in line with government guidelines surrounding social events.